Understanding Neural Spatial Codes in Goal-Directed Navigation

Investigating how neurons in the brain work together to form intelligence is a fundamental aspect of both neuroscience and artificial intelligence research. Understanding the neural codes behind a particular behaviour facilitates the development of treatments or cures for conditions related to that behaviour. The hippocampal formation is known to contain several types of neurons that encode different aspects of how we navigate the world.
Various questions concerning these neurons remain to be answered. What exactly do they encode? How do they communicate? How do they relay information to other brain regions? Do they perform similar computations for other tasks? For this PhD project, I propose to investigate neural recordings of mice performing a navigation task to increase our understanding of the neural codes behind navigation. Ultimately, this research can facilitate investigations into how navigation deficits arise in neural disorders such as earlystage Alzheimer's disease and autism spectrum disorder.